Zeal-Lifestyle, a start-up focussed on developing a new generation of desirable and sustainable mobility products, removing the stigma of assistive living products.

Zeal-Lifestyle is a start-up focused on developing a new generation of desirable and sustainable mobility products. The first launch will be a fully recyclable 4-wheeled mobility aid, made with Great British design and engineering. The idea is that it will be a piece of kit you are proud to be seen with, it represents strength, agility, and prosperity - debunking all the tired and degrading branding that can be associated with a lot of these products currently on the market.

Zeal exists to disrupt the assistive product market, by removing stigma and enhancing lifestyles through better design, engineering, and a personal approach to customer experience.

Zeal offers its users:

* A distinctive, minimalistic mobility aid, with adaptable, custom features in a variety of colours.
* Provides an unrivalled personal, unique customer care and service, and a highly accessible and frictionless online customer experience.
* A sustainable approach, ensuring a circular economy across all products. The world's most sustainable assistive living company, with a fully recyclable frame.
* A community of users online and through social events. Zeal brings like-minded people together, to celebrate life and remove the stigma associated with using assistive products.